Sustainable Recycled Textiles for Engineering Applications

Worldwide demand for the textile industry keeps growing while triggering an environmental impact on human health. The textile industry accounts for around 10% of global greenhouse gas emissions. This project aims to investigate sustainable recycled materials, metamaterials, and techniques, including 3D printers and electrospinning, in textile industries focusing on reducing air and water pollution. This includes experimentally and numerically investigating emission formation during the printing process. This research is expected to contribute to developing sustainable and eco-friendly solutions for 3D printing by implementing and modifying the design and bacterial cellulosic materials for engineering applications. The findings will provide insights into recycled textile filaments' mechanical properties, printability, and durability and their potential applications in various engineering fields while assessing their carbon footprint. The results of this research will also contribute to reducing the environmental impact of 3D printing and the textile industry and promote sustainable practices. This work will also contribute to the engineering and scientific enterprise in the UK by delivering net zero for the manufacturing and textile industry.